Streamba

Streamba is developing a cutting edge cloud based, flexible data collection system, heuristics prediction engine and device independent communication technology with the aim of implementing new innovative ways of improving information flow within the energy sector. We are building platform on which all future projects will benefit from inherent interconnectivity, enhanced overall data visibility, advanced predictions and intelligent real-time alerting. The likes of which has never been attempted in this sector before. The engine will allow us to build customised products for existing and future customers while focusing on business requirements instead of technical complexity.